Measuring Neutrino Oscillations with the T2K Experiment

The project will involve developing a new selection of (anti)neutrino interactions in the T2K near detector. This sample will be included in the fit to the near detector data used in the oscillation analysis